UK RESEARCH CENTRE IN NON-DESTRUCTIVE EVALUATION (RCNDE) 2014-2020

Non-Destructive Evaluation (NDE) employs sensor and imaging technology to assess the condition of components, plant and engineering structures of all kinds during manufacture and in-service. The UK Research Centre in NDE (RCNDE) is a collaboration between 6 universities led by Imperial College and 16 large full member companies who are end users of the technology, with over 30 associate members largely drawn from the technology supply chain. The centre undertakes adventurous research in this technology area which is key to the safe and sustainable future of a broad cross-section of UK industry including high value manufacturing, aerospace, power generation, defence and oil & gas. The centre has now successfully established the UK as a world leader in multi-disciplinary Non-Destructive Evaluation (NDE) research and delivered a wide range of new technology, expertise and people into an area that had been fragmented for some decades.

RCNDE has attracted over £7.5M of industry cash and generated a pipeline of more than 50 exploitable NDE outputs at different stages of development. This has already delivered impact through improved technology for today's advanced manufacturing and plant operation requirements. The industrial members have now developed a cross-sector vision for the radical new approaches to NDE that will be needed to provide the inspection and qualification capabilities to meet their future business ambitions over the next 20 years and beyond. This proposal is therefore aimed at meeting these new long term research challenges, building on the successful track record of the centre to date. The Centre will include a wide portfolio of activities from feasibility studies and longer term, higher risk adventurous research, through medium term application research and development to short term practical projects and technology transfer activities with end-users and the supply chain.

The EPSRC funds that are the main subject of this proposal will support longer term, adventurous research in 4 key priority themes: (i) Enhanced imaging - focussed around improving reliability, automation and extracting maximum information from inspection data; (ii) Accurate characterisation - to make optimum use of the inspection data obtained from the imaging technology to quantify component condition; (iii) New techniques for new challenges - developing new modalities, techniques and sensor technologies for high value gaps in the capabilities needed for long term industry requirements and (iv) Permanent monitoring technology to provide a step improvement in the reliability of NDE.

55% of the cost of the centre over the 6 year programme will be met by industry and university contributions and 45% is requested from EPSRC. Industry funding will be used to partially support the first 4 years and fully fund the final two years of research; it will also fund feasibility studies, technology transfer and public engagement activities together with all of the centre running costs. The feasibility studies, horizon scanning workshops and outputs from the initial 4 year research programme will inform the choice of topics for the industry funded research in the final 2 years.

The implications of research success will be profound in terms of enabling the use of new engineering designs, optimising high value manufacturing processes, improving operational efficiencies and reducing production and running costs which will all contribute to UK competitive advantage.

Potential impact
NDE is an important and growing sector, engaging product suppliers and service companies which deliver high impact in terms of safety, asset value maximization and competitive benefit to client industries. NDE is thus an essential enabling technology for end-users across a wide range of sectors, and NDE research is needed to facilitate new engineering designs and materials for both high value manufacturing, as well as for asset management and life extension of existing infrastructure.

Immediate impact will be with the industrial end-user partners of RCNDE directly involved with the research. These include the majority of the UK power, oil & gas, nuclear, defence, aerospace and transportation industries. They will benefit directly through more efficient and safer operation, fewer interruptions to production, reduced wastage, less outage time, and the ability to support new engineering developments. The wider end-user community will be able to access these benefits through the dissemination and technology transfer activities of the centre.

At a national level, improved NDE capability not only underpins key growth areas such as high value manufacturing and energy, but is also crucial to public safety. Ultimately the whole UK economy will benefit through greater efficiency and less down-time, and UK society through increased safety and reduced environmental risk.

Many of the beneficiaries are existing collaborators. 16 major end-user members of RCNDE are represented by NDEvR, the Industrial Partner in a Strategic Partnership with EPSRC. Through NDEvR, RCNDE now has 30 Associate members from the supply chain (many of them SMEs) to stimulate technology transfer. NDEvR has developed a long term vision for research needs across a range of market sectors and the proposed research will be directed at these priorities. Impact will be maximised by focused communication and engagement activities between academic partners and industry.
The research will involve a significant cadre of postdoctoral and student engineers which will contribute to recruitment of high achieving engineers into both the academic and industrial NDE communities, thereby introducing new engineering skills and capability as well as helping to rejuvenate an ageing demographic in this important area of engineering.

The dissemination of research will include a structured range of events involving academic and industrial partners and designed to foster collaboration. These will include 3 plenary meetings annually, a dedicated annual research conference, typically 3 technology readiness workshops and technology seminars each year, university visits by industrialists and industrial visits by academics. All of these strengthen communications, focus engagement and cement long-term relationships. Additional dissemination to the wider community will include journal publications, conference presentations, plenary lectures etc and we will build on emerging links with the TSB Catapult centres and the EPSRC manufacturing research centres.

We are also committed to public engagement, and will use the dedicated and nationally leading Centre for Public Engagement operated by the University of Bristol to drive this aspect forward. This will include involvement with outreach programmes to raise the profile of engineering in schools and promote the public understanding of NDE, for example through exhibits at science festivals, secondment and publications in the wider media. Academic and industrial members of the Centre will support wider initiatives to build engineering skills, academic leadership and safeguard long-term research through engagement with the relevant policy committees of professional institutions and national initiatives.